Senergy Solar Thermal Panels

Senergy are developing an all polymer solar thermal panel that will integrate easily with the physical and

the digital architecture of buildings to deliver reliable, affordable and carbon emission free solar water

heating and cooling. The Senergy panels capitalise on the strength and thermal conductivity of

nanocarbon particles to reinforce polymer materials that have previously been too weak for thermal panel

production and bring to market a robust and durable polymer solar thermal collection system that can be

manufactured and installed at a 50% lower cost than existing metallic solar collectors. The Senergy panels

also offer lightweight and aesthetic benefits that give the architect much more flexibility with design. In

addition, the panels are embedded with low cost sensor and information technologies providing artificial

intelligence for a more efficient and reliable energy supply. These technical advantages address the

challenges that have hindered the roll out of this form of renewable energy and presents the opportunity

for pervasive adaption of solar water and space heating and cooling in the global built environment.